ELEVATION (Electric Lightweight Vehicle Platform And Digital Toolchain)

Project ELEVATION (Electric Lightweight Vehicle Platform and Digital Toolchain) is a six-partner collaborative R&D project led by Aston Martin Lagonda with Manufacturing Technology Centre (MTC), Expert Tooling & Automation, Creative Composites, Fuzzy Logic Studio and WMG, University of Warwick. Project ELEVATION will accelerate the development of a luxury battery electric vehicle platform, enabling a route to net-zero including advanced vehicle lightweighting, an enhanced digital toolchain and bespoke electrification training.